Whispering Gibbon: Automated Game Asset Merchandising

This project will develop a technology demonstrator for a 'middleware' platform that enables
game developers to automate preparation of in-game assets for 3D printing, sold directly from
their app, generating merchandising revenue.
In particular the project builds upon Whispering Gibbon's in-depth market research and
technical feasibility studies (undertaken with the support of Microsoft and Nokia) to develop
specific technologies that accurately and effectively automate the conversion of a usercustomised
in-game 3D data (specifically posed and visually customised) into a data format
that can be used in 3D printing.
The technical challenges (and core technical innovation) lie in resolving the differences
between 3D models that are created and optimised for in-game display purposes, and the
requirements for 3D printing which need to take into account the specific printing process,
structural integrity of the physical object and decorative factors (e.g. texture, colour,
durability).
The ability for game (and other digital application) developers to sell physical manifestations
of virtual, customised, goods offers significant commercial opportunities - opportunities
beyond generic ‘off the shelf’ goods (e.g. Angry Birds stuffed toys) or dedicated, vertically
integrated, 3D printing offerings (e.g. MakieLab). Our platform can enable any gamer to turn
the in-game virtual items that they have invested considerable time and effort personalising
(pets they have nurtured, cars they have upgraded) into real objects they can own, display and
cherish.
This new approach, monetising the emotional attachment that users have for virtual items, can
lead to significant new revenue streams for IP owners, developers and publishers. It can also
yield benefits to wider digital application providers.
We are setting out to open up a new model for in-game monetisation for digital games. In
securing TSB support we will unlock circa £200,000 of private funding to match-fund this
project